Virtual Bunkering for Electric Vessels - VBEV

Virtual bunkering enables aggregated electric boat batteries to provide additional value when not being used for propulsion. With the transition to electrically powered recreational and commercial craft, harbour and mariner charging infrastructure will be required. The provision of sufficient power at an affordable price to harbours and marinas represents one barrier to the widescale adoption of electric boats, the high upfront cost is another as well as potential battery degradation from infrequent use in leisure craft another. This project will help to resolve these barriers by enabling existing electric boats to support the charging infrastructure without the need for expensive grid upgrades by providing a virtual electricity bunker service, delivering managed battery conditioning support and enabling additional revenue generation for boat owners.

This project brings together two leading UK businesses, electric boat charging operator, Aqua superPower and bi-directional charging manufacturer, Indra Renewable Technologies as well as research and technology experts Cenex and the University of Plymouth. The four partners will engage with electric boat builders, marina operators, the local and national grid as well as representatives of boat users to develop a detailed business case and plan for a world first demonstrator of Virtual Bunkering for Electric Vessels using bi-directional chargers.